Varieties of CIAG: Tailoring careers services to adult users with diverse needs

To help improve employment outcomes, wellbeing and productivity, Careers Information Advice and Guidance (CIAG) in Scotland must effectively support adults with complex varying needs at different life stages. This aim conflicts with the 'work first' orientation of UK labour market policy, which is weakly
oriented to promoting job quality and supporting career progression. This PhD project will contribute to addressing the knowledge gap around supporting adults across the lifecycle through CIAG, particularly focusing on age and other protected characteristics. Contextualisation in Scotland's specific demographic, economic and institutional circumstances will ensure that the research is of practical applicability to SDS.
Using qualitative and quantitative methods, the project will consider the career ecosystem holistically by examining how career guidance articulates with the broader institutional architecture of 'employment support' in the context of current economic transformations and local labour market needs. Through surveys, interviews and/or focus groups it will engage with CIAG users to make recommendations for removing systematic barriers to fair work tailored to individual needs. This matters because one-size-fit-all approaches are unlikely to satisfy the varying needs of an increasingly diverse labour force characterised by non-linear career patterns. A potentially interesting group for
qualitative 'vignettes' are people out of work or looking to change their career who cannot afford private recruitment services or are digitally excluded.
The project's main outcomes will be evidence-based recommendations for the design of all-age CIAG provision that considers individual circumstances in the context of ongoing structural changes in the organisation of work. It will provide SDS with insights into how to support adults at different career
stages and with varying needs through best practice guides. It will also enable CIAG users to make the most of their potential while providing employers with the skilled labour force they need to deliver inclusive growth and fair work.